Platform solution to match University students with remote work experience placements in SMEs across the UK

Workfinder's mission is to democratise work experience by giving students, whatever their background, access to work experience at the UK's exciting growth companies. We believe that by mobilising this talented and bright population, we will help to bridge the skills gap that many of the UK's businesses are facing.

This summer, we face a unique situation. Many start-ups and scale-ups have seen a significant impact to their workforce as a result of COVID-19 and are not considering taking in-person interns this summer. The larger employers are reviewing their structured summer work experience programs and some are already cancelled with more cancellations expected.

According to [ISE -Institute of Student Employers][0] - 68% of 'in person' work experience this summer has been cancelled due to Covid-19\.

This is a problem because millions of students are stuck at home with the prospect of no work experience this summer. Recent graduates have seen their graduate placement schemes cancelled. They are faced with the prospect of COVID-19 impacting their future employment prospects as well as their academic study. As a result, they are available to do remote work experience and are extremely motivated to do so.

The UK's growth companies have an immediate need for talented, bright students to help them get them through this time when their resources and budgets are severely limited and they are more accustomed to working remotely.

The Workfinder app matches students with companies to do two-week remote work projects that are highly relevant to both sides. Projects include creating digital marketing content for social media channels, user testing, branding and mobile web design, competitor landscape analysis and many more. Our matching algorithm ensures we match the right students with the right companies.

We will be launching across the UK this summer.

ADDITIONAL INFORMATION HERE

This summer we successfully launched our remote work experience with 9 programmes. With significant take up by small and micro businesses in particular this led to over 2,000 opportunities on the platform for students.
As a result of COVID-19 many graduates have seen their placement schemes cancelled. They are faced with the prospect of COVID-19 impacting their future employment prospects as well as their academic study. As a result, they are available to do remote work experience and are extremely motivated to do so.

Meanwhile small and growing businesses have an immediate need for talented, bright students to help them get them through this time when their resources and budgets are severely limited and they are accustomed to working remotely.

The Workfinder app matches students with companies to do remote work projects that are highly relevant to both sides. Projects include creating digital marketing content for social media channels, user testing, branding and mobile web design, competitor landscape analysis and many more. Our matching algorithm ensures we match the right students with the right companies.

We believe that by mobilising this talented and bright population, we will help to bridge the skills gap that many of the UK's businesses are facing as well as support young talent to realise their career aspirations and potential.